Queen's University Belfast and Limeforge Limited

To enable real-time modelling of data captured through the use of cycling devices, which will provide enhanced features for users whilst generating valuable data, contributing to the governments Smart Cities initiative.